Domestic Energy Storage - Remote Power Sensing

Powervault aims to be the UK’s first specialist provider of cost-effective distributed energy storage solutions to domestic homes and SMEs, lowering consumers’ electricity bills whilst reducing peak grid electricity demand.

The Powervault device does not depend on a single battery storage technology or proprietary component.

Our background IP, for which we have patent applications in process, lies in the control and integration elements of the storage device and in its interface with the existing household electrical system.

This project will design an improved power monitoring device.